Underlying mechanisms of parental emotion socialisation and adolescents' emotion beliefs and mental health: A mixed methods approach

According to the World Health Organization (WHO), one in seven 10-19-year-olds experiences a mental health disorder, accounting for 13% of the global burden for disease for this age group1. Emerging research indicates that the beliefs individuals hold about the extent to which emotions can be controlled (e.g., emotion controllability beliefs; ECBs) play a major role in adolescent mental illness2. Yet, few studies have investigated the origins of ECBs which is crucial for understanding how to foster them. The notion of ECBs is based on work on 'implicit theories' that proposes people hold beliefs about the extent to which mental phenomena such as intelligence3 can be controlled or changed by individuals. Recent studies have identified similar patterns for beliefs about emotions, so called ECBs4. ECBs refer to the extent to which people believe that emotions are controllable (i.e., modulated according to our will) or uncontrollable (i.e., arriving unbidden)4. These beliefs can be general (e.g., "If they want to, people can change the emotion they have") or personal (e.g., "If I want to, I can change the emotion I have"), and vary across features such as valence, intensity, and context5. However, current theoretical foundations of emotion beliefs require further empirical research to confirm their validity and to expand our understanding of this important area5. More specifically, little is known about the origins of emotion beliefs and their stability over time. Establishing the developmental process of ECBs is important to researchers and clinicians alike given their strong association with mood and anxiety disorders6. A recent systematic review7 confirmed that there is consistent evidence that young people who believe that emotions cannot be controlled show higher levels of depression and anxiety symptoms, lower self-esteem, and lower life satisfaction. A likely pathway through which ECBs affect mental health is via emotion regulation8. ECBs appear to be associated with every step of the emotion regulation process; identifying the need to regulate emotions, the selection of an emotion regulation strategy, and the implementation and monitoring of strategies8. For instance, people who believe emotions cannot be controlled are less likely to engage in emotion regulation and persist in these efforts, which in turn appears to negatively impact on mental health outcomes. A promising area to explore in terms of determining the origins of ECBs is the role of caregivers' emotion socialisation. That is, caregivers' responses to children's emotions, their discussions of emotions, and their own expression of emotions have been found to influence children's emotional development in the short- and long-term9. A wealth of literature has identified that 'supportive' parental reactions to their children's emotions foster the use of adaptive emotion regulation strategies (e.g., reappraisal) whereas 'non-supportive' parental reactions have been associated with maladaptive strategies (e.g., suppression). It remains unclear whether emotion beliefs are socialised comparably. Ford and Gross5 hypothesise that individuals' emotions beliefs might be products of top-down (e.g., learning about emotions from parents) and bottom-up (e.g., beliefs based on past experiences of managing emotions) learning across the lifespan, offering a starting point for future research. The accurate assessment of ECBs is essential to their understanding. A recent study developing a new emotion beliefs questionnaire highlighted that all existing psychometric tools designed to measure ECBs rely on self-report10. This approach assumes that individuals can access their implicit beliefs, which might not be the case. Research investigating people's biases and stereotypes has found discrepancies between self-report measures and implicit measures11. Hence, future research should aim to assess ECBs using novel, implicit methods.